24/7 Traceable Green Energy

RE24 project is an online marketplace for businesses to buy traceable, real-time half-hourly matched renewable electricity directly from multiple renewable energy sources.